Waste Plan Solutions

A unique cost effective and 'easy to use' aid to managing energy and water usage on a construction site, enabling the gaining of credits for BREEAM, CfSH and CCS assessment to satisfy the ever increasing demands of Planning conditions.